MOF BASED ADSORPTION SYSTEM FOR INTEGRATED ENERGY STORAGE AND POWER GENERATION

The ability to store energy is a key component to ensure national security of energy supply in the UK. The proposed technology in this project will contribute to the solution of this critical issue by providing means for effectively storing waste heat, transporting and integrating it to existing infrastructure. There is a huge ammount of waste heat that costs UK billions and cause adverse environmental effects. This project proposees a new way in which waste heat can be stored, transported and integrated to existing infrastructre to ptovide for heating, cooling and power generation. Practically, the development of a new "heat battery" where heat can be stored for an indifinite period of time without the need for expensive thermal insulation and effectively used to suit the end user energy requirements. The thrust of the proposed technology is to exploit the superior water adsorption characteristics of MIL101Cr Metal Organic Framework (MOF) material (5 times that of the best commercially available zeolite) to store and transport waste heat in the form of heat of adsorption.